Global and local effects of long-term environmental change: a turtle's eye view

Turtles, tortoises, and terrapins (collectively termed chelonians) are an immensely successful group of vertebrates that have endured for over 220 million years. They have persisted through numerous major environmental perturbations, including the formation of global hothouse conditions in the Late Cretaceous and Eocene (and associated cooling events), the end-Cretaceous mass extinction, and post-Eocene global cooling trends. How have they responded to these past environmental changes? What can we learn from their history that can be applied to understand past and future responses of biota to long-term environmental change? Chelonians inhabit all three major global realms (marine, freshwater, terrestrial) and chelonian fossils are exceptionally common, have a well-established taxonomy, and their habitat preferences are well-understood. For all of these reasons, chelonians are a near-ideal model system for studying the biotic response of cold-blooded vertebrates to long-term environmental change. This is because we can compare groups characteristic of different habitats and regions as a replicated natural experiment to understand the differential effects of long-term change on ecological subsets of global diversity. Moreover, chelonians are globally threatened, and study of their past reactions to major environmental events will provide the baseline information needed to help predict their possible responses to projected future climate change.

The proposed project is completely novel. We will build a comprehensive database of all chelonian occurrences in the Mesozoic and Paleogene (220-23 million years ago). We will use these data to construct the first-ever rigorous estimate of global chelonian diversity during this interval. We will apply standard and newly developed statistical methods to extract the signal of diversity change from noise resulting from uneven sampling or other biases in the fossil record. We will then use these data to understand how chelonian diversity patterns differ among habitats and regions. Do changes in different regions and habitats occur out of phase or do they act together to create the global pattern?

Most importantly, we will compare the observed diversity patterns with palaeoclimatic data, such as mean annual temperature and precipitation rates, in order to determine if any significant positive (evolutionary radiation or decreased extinction) or negative (decreased origination or increased extinction) changes in chelonian diversity correlate with global or regional environmental perturbations. All of this work will lead to the most detailed understanding of the relationship between chelonian diversity, distribution and climate ever attempted. This will greatly advance our understanding of long-term biotic responses to global change, will be timely in complementing existing work on other groups (primarily mammals), and will provide a deep-time perspective on current biodiversity trends in chelonians and other reptiles. These insights from the fossil record, the only dataset capable of documenting the long-term impacts of climate change, will be of direct relevance to those working on living species. We think that our results will be of major importance to zoologists, conservation biologists, palaeontologists, palaeoclimatologists and macroecologists.

Potential impact
The impact of this research will benefit four major groups of stakeholders in the UK and internationally:

1. The international scientific community, primarily those working on long-term responses of organisms to global climate change, specifically vertebrate palaeontologists, zoologists, climate scientists and macroecologists.
2. Non-governmental organisations (NGOs), including UK and internationally-based conservation charities, and UK government agencies charged with assessing the impact of predicted long-term climate change on biodiversity conservation strategies.
3. The UK public, which has high levels of societal interest in scientific issues relating to both long-term climate change and palaeontology/evolution.
4. UK-based science educators in schools and colleges, as the proposed project is of direct relevance to topics covered by the National Curriculum, namely biodiversity and the impact of environmental change.

Impact will be achieved in the following ways:

1. Scientific publication in high-profile international journals and presentations at professional meetings (communication with the academic community, NGOs, government agencies).
2. Popular scientific articles in the membership magazines of NGOs, such as those of the World-Wide Fund for Nature (WWF-UK), in Natural History Museum publications, and elsewhere as invited.
3. A range of public outreach activities aimed a both school groups and the general public to be held in the NHM, in conjunction with the museum's educational specialists. These activities will include: 'Nature Live' events (aimed at the public, school groups), which involve 30 minute presentations with the museum and that allow direct communication between the scientists and audience; formal activity-based education events (for both primary and secondary pupils); and provision of a mobile exhibition ('Hands-on Nature') for use with the NHM public galleries (aimed at the public and primary school groups).
4. Public outreach beyond the NHM will include video-conferencing sessions with school groups around the UK. In addition, the 'Hands-on Nature' exhibit will be suitable for touring at other venues, including public science festivals.
5. NGOs (e.g. WWF-UK, Durrell Foundation, Institute of Zoology [IoZ]) and governmental agency representatives (e.g. DEFRA, Natural England) will be invited to attend a half-day workshop on the results of the project, accompanied by a briefing document on how this research might impact future biodiversity and conservation priorities and policy. WWF-UK and the IoZ have already expressed strong interest in the possible benefits of the proposed research (see Letters of Support).

The NHM is ideally placed to promote the results of the research to an exceptionally wide audience. The museum already has excellent, purpose-built facilities in place to deliver many of these activities and an unmatched track record in communicating science to a diverse set of stakeholders.